MEDICAL IMAGING STANDARDISATION FOR LARGE SCALE STUDIES

The project will support standardisation for imaging in large scale studies using a combination of artificial intelligence (AI), big data, biomarker and measurement science approaches. The purpose of the studentship is to bring new AI methods to bear on understanding medical images for cancer treatment with the potential to predict treatment outcomes using these new methods. The studentship is anticipated to work on methods and applications for CT (computed tomography) scanning and/or PET (positron emission tomography)